The use of meta-surfaces and functional coatings to improve Global Navigation Satellite Systems (GNSS) Anti-Jam

Background:
This project is being undertaken in collaboration with an industrial partner, MBDA, that is jointly owned by Airbus (37.5%), BAE Systems (37.5%) and Leonardo (25%).

Project Description:
The aim of the project is to explore different techniques to apply meta-surfaces to GNSS antennas (and RF antennas more widely) to address the integration issues that large arrays have on industrial and aerospace applications. Different meta-surfaces will be explored to assess their relative suitability for use with GNSS signals and other key RF subsystems such as communication and guidance sensors. The desired outcome will be the identification, design and proof of concept of a meta-surface integrated within a GNSS antenna array that demonstrates improved performance at small inter-element spacing's compared to conventional antenna arrays.

The project will have the ability to explore opportunistic research avenues that emerge throughout the project duration. Research into functional coatings and materials that can reduce or dampen phenomena such as surface waves is one such example. The desired outcome from this will be innovative techniques to reduce the overall RF power received at an RF subsystem in an (e.g.) airborne platform.